Understanding user behaviors and benefits of mental health apps and activity recommendations from a multidisciplinary standpoint

Aims: Mental health apps are becoming increasingly prevalent in modern society, and companies are constantly developing their products to suit user needs. One way of doing this is by tailoring specific activity recommendations to users via recommender systems. This strategy has been used with great success in several different fields such as streaming services or online shopping, however the less commercial aspects of such strategies is not fully understood. The primary aims of the current work is (1) to investigate and analyze current relevant research methodologies from both a psychological and computer science perspective, (2) to investigate how users interact with mental health apps and recommendations in an academic setting, (3) to establish a methodological framework to reconcile the disparities of academic and industry research and (4) to establish a methodological framework that allows for direct comparison user engagement and user mental health improvement.

Novel elements: The majority of research in the field tackles issues and research questions from either a computer science or a psychological angle. Similarly, when research recommender systems in mental health apps, the outcomes are often evaluated with a focus on either improving user engagement or user mental health. In this project, we attempt to bridge the gap between multiple different elements, disciplines and research goals to create a more wholistic methodological approach.

Approach: We begin by shoring up our understanding of current research practices through systematic reviews of the literature. The field of recommender systems, whilst not new in and of itself, is still relatively untested in mental health settings. However, due to the rich research in other fields, much of the current research investigates high level technical aspects of recommender systems, and the methodological foundations, drawn from different disciplines were never coherently established. As a result, the market is saturated with mental health apps yet commercialization has in some regards outpaced the academic research. After identifying methodological inconsistencies in the literature, we will build an app to investigate the potential impact of untested assumptions on research. We will design a methodological framework that allows for the testing of different goal driven recommender systems.
Outputs and impact: Our research will provide insight into how to bind together research from multiple disciplines. It will improve our understanding of the reliability and validity of academic research into a field that sees a great deal of commercial application. It will also examine the feasibility of conducting research into recommender systems on a smaller scale. More practically, the long term goal is to better understand what drives users to complete online mental health activities and how to maximize their improvement, thereby developing solutions that are both beneficial to users as well as commercially viable.